Hydrogen MCV Demonstrator

HV Systems are a pre-revenue OEM of Hydrogen-powered Commercial Vehicles. We have teamed up with a leading supermarket who are actively seeking practical medium-heavy duty solutions to help decarbonise their vehicle fleet. To achieve this, HVS will finalise the build and pre-deployment preparation of the HVS MCV; a medium-duty, 5-tonne N2 Category commercial vehicle, in readiness for operational demonstration with our engaged end-user in Q1 2022\.

We aim to operate the MCV in a controlled environment, between our end-user's 19 superstores and main distribution centre within the Tees Valley.

This will enable us to assess the HVS MCV against key performance indicators:

* Range/Consumption
* Speed/Acceleration
* Driver Feedback (Comfort/Ergonomics/Safety/Drivability)
* Vehicle Functionality
* Refuelling Time/Operations
* Regenerative Benefits
* Payload

Competitor analysis will show the benefits and highlight the challenges/improvements required following the demonstration period.